The Arcadia Application

Following the effective closure of the global live entertainment industry from Covid 19, Arcadia Spectacular are creating the Arcadia Reignition - a pioneering new virtual experience allowing artists, fans and partners to collaborate in virtually digitally creating and engaging new Arcadia experiences.

With a uniquely pioneering approach Reignition users will be able to build, explore and share Arcadia themed virtual worlds. At the end of the Covid restrictions the intention is to take the best arena designed on the Reignition platform and build it in the real World at a top tier arts festival. At a time when the public has no opportunity to physically interact with art, Reignition will provide an artistic outlet, and a create a space for engagement. In doing so Reignition will play a part in reducing anxiety and supporting mental wellbeing whilst physical mass scale events are unable to happen.

Reignition will ultimately allow an infinite number of users to collaborate virtually designing a new Arcadia experience. Tools will include 3 dimensional model making, special effects, musical interaction and aerial performance. Through the process the Reigntion will challenge traditional design and creative practices.

Following initial Innovate UK Covid Response funding, by the end of November 2020 Arcadia will have a fully working prototype of Reignition on iOS TestFlight. The Extension for Impact funding will support extensive user testing and refinement of the prototype, in preparation for large scale investment for public launch and commercial exploitation of the project.